Deciphering the role of secreted proteins at the host-parasite interface during chronic Toxoplasma gondii infection

Toxoplasma gondii is a highly prevalent parasite that infects around 1/3 of the human population, as well as any warm-blooded animal. It establishes long-term chronic infection, predominantly in the muscles and the brain. If the immune system is weakened, for example in AIDs patients or during cancer treatment, these parasites can reactivate and cause disease. The chronic stage parasites are currently untreatable, and we understand little of how they establish long-term infection and what impact this has on the brain and mental health.

Early in infection, the parasite invades cells and grows rapidly inside them. To do so, they secrete numerous proteins to take control of the cell, for example, by preventing that cell from killing them. To set up a chronic infection, the parasite converts to a slow-growing form and builds a protective wall forming a 'cyst'. This cyst lives within neurons in the brain, but it is not clear how this chronic form takes control of the host cell and protects itself against attack from the immune system. This research will investigate how the chronic stage parasite forms the cyst and defends itself to allow long-term infection.

To understand more about how the parasite is manipulating the infected cell, I will determine which secreted proteins are important in chronic infection. I will use a powerful approach to generate pools of parasite mutants, where each parasite has a different gene disrupted. By using pools of parasite mutants and determining which parasites are able to survive, we can identify whether a gene is important or not. I will use this method to determine which genes are required for the parasite to form the chronic cyst.

I will investigate the products of these genes - the proteins - investigating how they are important for chronic infection, for example, whether they are required to form the protective cyst wall, or if they help defend the cyst from the host. By looking at where these proteins localise, and what host proteins they interact with, I will identify pathways that the parasite needs to control to set up long-term infection. This will uncover the requirements and vulnerabilities of the chronic parasite, identifying new ways to target the parasite, and furthering our understanding of chronic infections.

Technical abstract
Toxoplasma gondii infects ~1/3rd of the human population and establishes long-term chronic infection, forming intracellular cysts predominantly in the brain. Reactivation of chronic parasites causes fatal encephalitis in the immunocompromised and substantial ocular disease. Despite the chronic cyst being critical for both transmission and pathology of the disease, we understand little of how the cyst forms and subverts host clearance mechanisms. Importantly, chronic stage parasites upregulate and secrete >80 putative effectors, including several kinases and phosphatases, suggesting they are required for the unique biology of chronic infection. The goal of this proposal is to determine how these secreted effectors contribute to the formation and defence of the cyst.

To reach my goal I will use a cutting edge CRISPR screening method to identify which effectors are required to establish the chronic cyst in vitro and in vivo in an unbiased way. As a complementary approach, I will investigate how selected kinases and phosphatases and their targets contribute to the formation and growth of a healthy cyst using high-content imaging and biochemical approaches. I will further assess defence at the cyst wall in disease-relevant cell types (ocular and neuronal cells). This will establish a pipeline for analysis of newly identified effectors in cyst formation, growth and defence.

In doing so, I will identify the requirements and vulnerabilities of this currently undruggable parasite stage. Moreover, by studying the effectors of this expert pathogen, I will identify the host cell signalling events it subverts to promote long-term infection, furthering our understanding of chronic host-pathogen interactions.